University of Lincoln And NPS Property Consultants Limited

To design and implement a Green House Gas predictive modeling framework to forcast carbon emissions and to create a management tool for GHG reduction strategy.